Demonstration Of Sonication And Microwave Processing Of Essential Chemicals

SIMPLI-DEMO, the Demonstration of Sonication and Microwave Processing of essential chemicals project, aims at strengthening the chemical process industry ? and in particular the specialty chemicals and pharmaceuticals industries ? in its capacity to produce materials and chemicals in a sustainable and competitive way by moving from batch to continuous and modular production with flexibility being ensured by the application of alternative energy forms. Currently, the conventional technologies in the specialty and pharma sector tend to be batch-type, combined with mechanical mixing and conduction-based heat transfer, inherently leading to poor process control. SIMPLI-DEMO's vision is that of intensified processes, where alternative energy sources enable continuous and modular technologies to achieve localized actuation of multiphase, flow reactors for the purpose of high-value product synthesis. SIMPLI-DEMO focuses on the synthesis of specialty polymers and particles for use in a wide variety of every-day-use products, e.g. insulation, paints and coatings, plastics, catalysts, as well as health applications, which are important domains in the chemical industry today and into the future. Therefore, SIMPLI-DEMO advances the technology readiness level (TRL) of modular flow technology for multiphase streams involving suspensions or viscous products from TRL5 (validation in relevant environment) to TRL7 (industrial system demonstration). SIMPLIDEMO has brought together a consortium of four end-user chemical companies, two technology suppliers (ultrasound and microwave technology), five universities and research institutions (process control & automation, reactive extrusion, oscillatory flow, ultrasound, microwaves), one SME experienced in modular automation and another SME experienced in sustainability assessment and exploitation.